CycleSight AI

CycleSight AI tackles the barrier that non-technical users face when accessing and interpreting Bicycle Association public data, Department for Transport (UK), HMRC, International Trade Centre, Office for National Statistics (UK), Bike Europe, EY, etc. insights. By embedding advanced natural-language understanding and strategic integrations with web-chat natural language interface application, CycleSight AI transforms complex and fragmented data distributed across the web into an intuitive bot interface. Non-technical users can simply ask questions - " What is the UK e-bike market growth?" - and receive concise, actionable market benchmarks in order to improve SMEs marketing campaigns. What Makes It Innovative:

* **Natural-Language Market Queries**: Unlike existing BI dashboards that require technical know-how, CycleSight AI lets users query data conversationally, removing the analyst bottleneck and lowering the barrier to entry.
* **Generative Data Governance Insights Engine**: Leveraging state-of-the-art large language models fine-tuned on historical and fragmented documents, the tool not only retrieves data but educates non-technical users about actionable insights to increase SMEs sales.
* **Seamless AWS & Snowflake Integration**: Real-time connectors to Snowflake warehousing ensure benchmarks are always current, enabling dynamic peer-group comparisons and immediate supply-chain intelligence.
* **Performance Targets**: Aiming to cut users' data search and analysis time by at least 25% within six months, CycleSight AI also targets a five-fold increase vs active existing users among smaller cycling businesses, driving both adoption and competitive agility.
* **Scalable, Modular Design**: Built with scalable architecture on Docker containerised app modules, the solution can onboard additional data sources (e.g., point-of-sale, logistics feeds) and expand beyond cycling to other niche markets.

By marrying cutting-edge AI usability with enterprise-grade data pipelines, CycleSight AI empowers every UK cycling SME to make swift, data-driven decisions - levelling the playing field in a rapidly evolving market.